Genetic improvement of the Black Soldier Fly

The black soldier fly (BSF), Hermetia illucens, is used to recycle food waste into livestock feed and is becoming increasingly popular as a solution to these two problems. Previous work identified two highly divergent lineages, with most industrial and research strains belonging to only one lineage. This project aims to answer two main questions: 1) Can artificial selection be used to improve fecundity of BSF? 2) What are the genes controlling fecundity in BSF? and 3) To develop a method for cryopreservation of BASF larvae or eggs? To answer these questions, mass rearing and artificial selection and whole genome sequencing will be performed. In addition methods for crypopreservation will be tested using published protocols from other insects.